Acousto-elastic measurement of load

Strainsonics Ltd has developed LoadSCAN, a novel load monitoring technology for structural applications. LoadSCAN uses ultrasonics to quicly, accurately and at low cost measure the load in pinned and plate connections. The purpose of the innovation voucher is to help to develop a theoretical understanding of the acoustoelastic effect in plate components to achieve a step change in commercialisation of the LoadSCAN technology.